HyCRISTAL: Integrating Hydro-Climate Science into Policy Decisions for Climate-Resilient Infrastructure and Livelihoods in East Africa

Potential impact
HyCRISTAL will have a positive impact on 7 groups of beneficiaries through the process and research outcomes.
1) COMMUNITIES IN THE LAKE VICTORIA BASIN
Communities will have the opportunity to access, input to, and benefit via their livelihoods from the research. Development options and pathways for climate-smart fisheries/agriculture, sustainable water use, access & distribution, will enhance productive and WASH outcomes in the region with such measurable livelihood improvements as greater levels of savings or tradeable assets. At least 400 households will participate in the adaptation trials. Wider engagement will occur via community exchanges, district workshops and regional learning platforms.
2) WATER PLANNERS/MANAGERS IN GOVERNMENT & POLICY
Close links with resource planners and government policymakers (East African Community, Lake Victoria Basin Commission, Uganda National Water and Sewerage Co, Local Authorities) will facilitate the 2-way flow of information, tools & guidance needed to support livelihoods & water management. Training will be tailored to user needs and through inclusive participation, empower women & youth to co-design and better apply planning tools. These stakeholders will act as researcher-advocates and contribute to policy uptake via "fit-for-purpose" evidence of the pilot outcomes. Value-added impact of such interventions on the local economy & livelihoods will result from investments to Treasury & donors. Local/sub-national governments in the region now have devolved responsibilities for climate services and will also benefit from improved evidence of benefits.
3) INTERNATIONAL & BILATERAL DEVELOPMENT PARTNERS
These will benefit from robust quantitative & qualitative evidence to inform programmes of support to national innovation support systems (including advisory services, SME promotion, regulatory frameworks). USAID & EU, World Bank, UNEP, UNDP, WFP, WHO and others are active in this region and will be invited to participate in the high-level Learning Platforms.
4) NGOs
Close collaboration with international (Practical Action) & local NGOs (Rural Environment & Development Organisation, OSIENALA, Association for Strengthening Agricultural Research in Eastern & Southern Africa) will inform their livelihood and WASH programs development and provide evidence of their own interventions and modes of working with pilot communities.
5) CIVIL SOCIETY ORGANIZATIONS (CSOs) & MEDIA
CSOs, national/sub-national farmer/fisher & urban organizations will benefit from evidence supporting lobbying for improved water services and climate-smart fisheries/agriculture management. Some CSOs already provide innovation support services (Uganda National Farmers Federation) and will be able to use the project findings to enhance such service provision. Engagement with CSOs & the media (local FM stations) will raise awareness of the research process and outcomes (planning information & decision tools). Wider coverage of the research & analytical methods will help to showcase benefits & attract future investment, stimulating collaborations beyond HyCRISTAL.
6) RESEARCH INSTITUTES & MET SERVICES
HyCRISTAL will work with weather forecasters, hydrologists, hydrogeologists & users of medium-long-range forecasts, through project partnerships. These partners benefit via access to improved climate risk information and by strengthening utility of their climate services at regional to community levels.
7) PRIVATE SECTOR
African companies (Kisumu Water and Sewerage Company) will benefit from exposure to the knowledge products helping to inform their future business plans. Communities across the region will indirectly benefit from improved innovation support policies and interventions that are evidence based and tuned to the ways in which they seek support in their innovation & livelihood decision-making resulting in increased household capacity to invest in new livelihood options as current ones become unsustainable.